Multimodal ML for stratifying people with Myalgic Encephalomyelitis using data from the Visible app and the DecodeME genetics project

Myalgic Encephalomyelitis (also Chronic Fatigue Syndrome; ME/CFS) is a common disease affecting approximately 0.5%-1.0% of the population. People with ME/CFS experience diverse symptoms that can vary over time, and involve different organ systems. It is likely that there are multiple distinct and/or overlapping subtypes of ME/CFS that may require different therapeutic approaches in the future. This project will use genetic, survey and App-recorded data to identify DNA variants that predict variation in the symptom experience of ME/CFS patients. To achieve this, we will use a recently developed method, Cross-Modal Representation Learning, which will take advantage of three data modalities: DNA ("genotype"), questionnaire response ("phenotype") and daily symptom response and heart rate from the Visible App used by 11k individuals. Genotype and phenotype data are available from the largest DNA study of ME/CFS worldwide, DecodeME. This project, if successful, would modernise not just ME/CFS research, but also how people with this terrible disease are treated in the NHS and by society. The project is inherently cross-disciplinary, and will be supervised across 3 institutes: Institute of Genetics and Cancer (Ponting [ME/CFS genetics]), School of Mathematics (Beentjes [mathematical statistics]) and School of Informatics (Khamseh [causal machine learning]). The project will benefit from Patient and Public Involvement (PPI) according to the National Standards.